University of Ulster and Taranto Limited

To design and implement a new method of measuring and costing for use in the construction industry. To use Artificial Intelligence and Machine Learning, plus historic costing and customer data to build a bespoke automated system which provides accurate and reliable estimating and costing with minimal manual input.